Holistic Scene Modeling and Understanding with Primitives

This project aims to improve holistic scene modeling and understanding by leveraging primitive-based representations. We will explore how geometric primitives, such as cuboids, planars, and Gaussian splats, can efficiently capture the fundamental structure of complex real-world scenes, and underpin downstream vision tasks with their high controllability and interpretability. In contrast, existing reconstruction methods mostly focus on increasing modeling accuracy and efficiency, leaving structural understanding largely unexplored. Moreover, primitives are often utilized only for abstracting shapes. Therefore, we propose leveraging primitives for enhancing structural scene modeling and supporting deeper scene understanding.

Specifically, our primary objectives include developing robust algorithms that segment scenes into their constituent primitives, improving the fidelity of 3D reconstruction, enabling richer scene interpretation, and further extending these capabilities to real-time dynamic environments.

To achieve these goals, we will introduce novel techniques that map scene features to appropriate primitive shapes for scene decomposition, diversify primitive representations for better modeling fidelity, integrate primitives with physics properties for applications like dynamic object simulation and manipulation, etc. The resulting framework will form a foundation for next-generation applications in robotics, virtual reality, and autonomous systems.